Family background, educational achievement and labour market outcomes: A cross-national comparison

It is a much commented upon fact that children from disadvantaged backgrounds are less likely to do well at school, go to university and obtain a well-paid, professional job than their more advantaged peers. This problem has become a major public policy issue, with successive governments attempting to tackle the root causes of this low social mobility. This has led to cross-party discussions of how social mobility can be increased in England (http://www.publications.parliament.uk/pa/cm/cmallparty/register/social-mobility.htm) with the current coalition government setting this as a top social policy goal (http://www.dpm.cabinetoffice.gov.uk/news/social-mobility-strategy-launched). Policymakers have shown particular interest in the lessons that England can learn from other countries about how this might be achieved. For instance, the Deputy Prime Minister (Nick Clegg), Secretary of State for Education (Michael Gove) and Leader of the Opposition (Ed Miliband) all recently spoke about how disadvantaged young people in Australia and Canada have much better prospects in life than those in England and the United States (http://www.suttontrust.com/research/social-mobility-summit-research-findings/). For England to become a fairer and more cohesive society, it is vital that we understand why this is the case; are there certain things other countries are doing to help poor children that we are not?

This project shall examine how family background shapes later lifetime outcomes across a range of developed countries. I will first of all investigate whether 'those who are born poor are more likely to stay poor and those who inherit privilege are more likely to pass on privilege in England than in any comparable country' as has been claimed by leading politicians (Michael Gove). To do so, I will examine the strength of association between a person's family background, the skills they develop and the pay they receive in later life, using new data on over 100,000 individuals from more than 20 industrialized nations.

This will be followed by an investigation of the different pathways young people take during the teenage years, and how this varies across four English speaking countries (England, Canada, Australia and the United States). This will include the important decisions of when to leave school, whether to go to university, and the chances of suffering an extended spell of youth unemployment. For instance, although we know that children from disadvantaged homes have difficulty in accessing higher education in England (particularly 'elite' institutions like Oxford and Cambridge), does the same hold true in other supposedly more socially mobile countries like Canada and Australia? If not, then what do these countries do differently to us? Is it that they provide more financial assistance, have lower tuition fees or is it simply that in other countries children's achievement in school are more equal? To answer these questions I shall investigate the school-to-work transitions made by over 40,000 children from across these four countries, using a different data set from each. The project will use this large-scale data and apply quantitative analysis methods, with the likely findings offering significant benefits to a number of groups. Young people will gain an insight into the consequences of undertaking different educational and occupational pathways, encouraging them to carefully consider the right option for them. Academics and educationalists will have a better understanding of how socio-economic inequalities emerge across different countries and the reasons why opportunities differ so markedly between children from rich and poor homes. Finally, policymakers will benefit from the recommendations the project shall make about how to equalize opportunities amongst advantaged and disadvantaged groups (an important policy goal).

Potential impact
Three broad (non-academic) groups will benefit from this work:

1. Public and Third sector organisations

Government departments, think-tanks and charities have all shown interest in academic research into socio-economic inequalities, including how Britain compares to other industrialized nations in this respect. This project will therefore be of interest to:

i. The Department for Education
ii. Cabinet Office
iii. Department for Business, Innovation and Skills
iv. Office for Fair Access
v. The Sutton Trust
vi. The Social Mobility Foundation
vii. The Pearson Think Tank
viii. The Fabian Society
ix. Civitas
x. Centre Forum
xi. New Economics Foundation

The first strand of the project attempts to clarify the 'big picture' of how the link between family background, labour market skills and earnings compares in the UK to other developed countries. Claims that such associations are particularly strong in Britain have grabbed the attention of many of the above groups - yet the robustness of the existing evidence remains a controversial issue (Gorrard 2008, Saunders 2012). By producing new insight into this matter, I hope to provide a more stable foundation upon which public policy can be reliably based. This will clearly benefit policymakers within government departments, while also providing direction for charities and think-tanks in their own research.

Academics are also making very different recommendations to policymakers as to how intergenerational inequalities can be reduced. Whereas some promote early intervention in order to raise scholastic achievement (Chowdry et al 2012, Cunha et al 2006) others suggest that intervention later in life (e.g. financial support to complete higher education) may be more effective (Jackson et al 2007). The project's second research strand will offer new insight into this important issue. This will benefit the aforementioned groups by helping them understand the role school achievement plays in generating socio-economic inequalities, and whether this factor is more important in the UK than other developed nations (and thus why intergenerational associations may be stronger here than elsewhere).

Finally, despite the interest of research users in quantitative cross-national studies, the strengths and limitations of this approach remain poorly understood. The above groups will therefore benefit by developing a better understanding of cross-national research, and its use in public policy, via my specially designed training course.

2. The general public

Youth unemployment, access to higher education and the life chances of young people from disadvantaged homes are topics of great public concern. The project will benefit the general public by building awareness of these issues, and whether they really are bigger problems in the UK than other developed countries. Evidence produced as part of the second strand will have particular relevance for young people who are currently in school and making significant educational and labour market decisions. It is hoped that the project will help young people from disadvantaged backgrounds understand how important achievement in secondary school is for their prospects in later life.

3. International organisations

Since 2000, the OECD has implemented the highly respected PISA study - a cross-national investigation of 15 year olds academic ability. The OECD has previously shown interest in developing PISA into a panel study of youth transitions (see www.mzes.uni-mannheim.de/projekte/catewe/workshop/Report.doc). Discussions continue about including a longitudinal component in future PISA waves. The second strand of this project will benefit the OECD by highlighting the interesting questions that could be addressed if PISA were developed into a panel study, and the potential impact this could have upon government officials and public policy.